Roles of a serine/threonine-specific phosphatase in steroid receptor function

Glucocorticoids are widely used for the treatment of inflammatory and autoimmune diseases, but their use is limited by side effects, which include fat deposits and impaired use of blood sugar. The protein within tissues, which binds the glucocorticoids is the glucocorticoid receptor, but its interactions with other proteins and how the glucocortcoid receptor complexes regulate cell function are incompletely understood. My recent research has shown that a protein phosphatase, called Ppp5, which removes phosphate from proteins, may be crucial for the normal function of the glucocorticoid receptor in vivo. The aims of this project are to employ tissues from a mouse model that I have made in which Ppp5 does not work. This new mouse line provides an important and unique opportunity to understand how Ppp5 controls the body's response to glucocorticoids.

Technical abstract
Abstract of Research
Glucocorticoids are widely used to treat inflammatory and autoimmune disorders, but their use is limited by side effects, which include metabolic derangements such as central adiposity, glucose intolerance and insulin resistance. Glucocorticoids bind to the glucocorticoid receptor (GR), their mechanisms of action and cell-type specific signalling are only partially understood. GR complexes are thought to comprise a receptor polypeptide, heat shock protein (Hsp) 90 and one of four tetratricopeptide repeat (TPR) proteins that include protein phosphatase, Ppp5. The latter is the only phosphatase encoded by the human genome that contains a TPR domain. Other laboratories have reported that Ppp5 interacts with the GR and, based on overexpression and RNA knockdown studies, they have reported that Ppp5 modulates GR function. I have recently developed a mouse line in which wild type Ppp5 is replaced by a catalytically inactive mutant, Ppp5KI, and the aim of the project to exploit this new powerful knock-in model to establish the role that Ppp5 plays in regulating GR function in vivo in order to ascertain whether modulating Ppp5 activity by a pharmaceutical may be useful.